The University of Surrey and Dogmates Limited KTP 24_25 R1

To embed methodologies incorporating a range of multi-omic biomarkers and measures of health and welfare to demonstrate the nutritional benefits for Fresh dog food, to drive category growth and market share.